Additive Manufacturing

The research proposed for this PhD study is in the field of Additive Manufacturing. Although additive manufacturing has been around for a reasonable period of time - often agreed to be since the 1960s - modern efforts to commercialise the technology have allowed significant development in both capability and range of application. That said, industry still encounters several problems that motivate in-depth academic research in this area. The use of additive manufacturing has several key benefits over classical manufacturing techniques such as casting, machining and manual working. As set-out in, these societal benefits include:
- Bespoke products with improved functionality to increase a population's quality of life;
- Improved manufacturing sustainability from reduced process wastage;
- A streamlined supply chain caused by greater flexibility in production volumes.
However, the materials science and process control aspects of the technology, as well as numerous more novel challenges, need to be overcome before wide-spread adaptation is observed. Initial research suggestions within the field have been chosen to target three areas:
1. Enhanced functionality;
2. Reduce material usage;
3. Production time reductions.
Progress in these three fundamental areas will drive the continued adoption of additive manufacturing across a broad spectrum of engineering industries.